Next Generation HDL Lighting

Vexica Technologies Ltd, a manufacturer of high-end LED lighting systems, is seeking to develop a new high definition lighting (HDL) system for their customers. HDL is defined by the colour rendering index (CRI), where a CRI of 100 is the same as standardised daylight and HDL has a CRI\>96\.

Vexica have a novel approach to achieving HDL which they believe will cause significant market disruption due to the unique characteristics the final product will have. Better lighting improves well-being, especially in health care environments. The technology may also find application in other sectors. Their patent/ literature searches have revealed no other similar technology and they will patent the result if successful.

Their route to market will be through their existing sales channels and Vexica expect to generate a significant number of jobs at their manufacturing plant in Leeds; as well as supporting their UK supply chain.